King's College London And The Royal College of General Practitioners

To identify linguistic/cultural factors contributing to poorer performance of international medical graduates in the membership examination, and develop new tools to aid training and preparation for it.